Hydrodynamics of pollutant and organic carbon settling: implications for dispersal and concentration in oceans

Understanding the transport, deposition, and burial processes of anthropogenic pollutants (e.g. micro- and nanoplastics), and organic carbon, are major challenges to predicting marine pollution hotspots and quantifying blue carbon stocks. Burial of particulate terrestrial organic carbon in marine sediments removes CO2 from the atmosphere, which helps to regulating climate over geologic time scales. Spatial and temporal variability in deposition means that quantification of these blue carbon stocks remain highly uncertain. Burial efficiency of organic carbon depends on the exposure time to oxygen, which is tied to suspension settling rates that remain poorly constrained. Similarly, the hydrodynamics and settling rates of microplastic particles, which range in shape and composition, have not been studied. Sea surface accumulations of plastics account for ~1% of the estimated global marine plastic budget, and the remaining 99% ends up in the deep seafloor. Much of this material occurs as microplastics: small (<1 mm) fragments and fibres, yet the distribution of these particles in the marine environment is poorly understood.
Therefore, there is an urgent need to understand how organic carbon and pollutants are dispersed and sequestered in the open marine environment. Advances in understanding of their hydrodynamic behaviour have the scope to inform the development of models that aim to forecast the dispersal and storage of these particles. Because very little is known about the settling of microplastics and other low-density particles with complex morphologies, such as clay flocs and organic carbon particles, the student will design novel physical experiments using state-of-the-art settling tanks and particle imaging velocimetry (PIV) equipment in the Sorby Lab Suite. An existing measurement system that has been developed to measure the dynamics of falling ice particles will be adapted. The Sorby Lab Suite has a unique capability to measure these particle dynamics using an existing proven experiment system. The physical experiments will be used to inform and develop direct numerical simulation (DNS) experiments, in which the Navier-Stokes equations are numerically solved without any turbulence model, to investigate dispersal patterns over longer timescales and greater spatial scales.

Potential impact
The CDT will address the continued need of the UK for highly trained graduates in Fluid Dynamics and deliver impact through the novel research conducted by CDT students. The impact and benefits will reach multiple stakeholders.

Impacts on Skills and People:

Key beneficiaries of the CDT will be the alumni of our current and future programme and the organisations who employ them. Through the technical and professional development training, and the CDT environment, our graduates will have expertise in fundamental theory, analytical and numerical approaches, experimental techniques and application, and in-depth technical knowledge in their PhD area. Moreover they will have leadership, communication, responsible innovation and team working skills, combined with experience of working with academic and industry partners in a diverse and cross-disciplinary environment. This breadth and depth sets our CDT graduates apart from their peers, and positions them to become future leaders in industry, society and academia across a range of sectors. They will obtain the underpinning skills, and long term support through our Alumni Association, to drive future innovation across multiple sectors and act as life-long ambassadors for Fluid Dynamics.

The impact on people and skills will also include staff in our partner organisations in industry and non-profit sectors. Through participation in CDT activities, benefits will include new professional contacts and collaborations and knowledge of cutting edge methods and techniques. Through the CDT and the wider activities of Leeds Institute for Fluid Dynamics (LIFD) we will enhance the skills base in Fluid Dynamics and be the "go to" place to support high level training in end-user organisations.

Impact on Industry and the Economy:

In addition to the availability of trained graduates with excellent technical, professional and personal skills, impacts will arise from the direct innovation in research projects within the CDT. Research outcomes will influence processes, technologies, tools, guidelines and methodologies for our industry partners and other related organisations, leading to economic benefits such as new products, services and spin out companies. For example our current CDT has already led to 2 new patents (BAE Systems), student delivery of consultancy (Akzo Nobel), a flood demonstrator unit (JBA Trust) and a new method for hydraulic analysis (Hydrotec). Partners will also gain an enhanced reputation through being involved in successful and novel project outcomes. Skilled graduates and technology enhancement are key to economic growth, and our CDT will contribute to challenge areas such as energy, transport, the environment, the health sector, as well as those with chronic skills shortage such as the nuclear industry. Many of our partners are non-profit organisations, particularly in the environment and health sectors (e.g. NHS, PHE, Met Office). Impacts here derive through skilled graduates with the training and awareness to apply their expertise in organisations that deal with complex problems of societal importance, and novel research at the interface of disciplines. The cross-disciplinary nature of the CDT particularly supports this.

Impact on Society:

Beyond those who partner directly, many of the research projects have potential to lead to innovations with direct societal benefits (e.g. new techniques for detecting or controlling disease, new innovations in controlling flood risk or pollution, new insights into forecasting extreme weather). Beneficiaries here include professional bodies and government agencies who set policy, define guidance or influence the direction of innovation and research in the UK. The benefits to society will also stem from enhanced public awareness of Fluid Dynamics, both benefiting general public knowledge of science and inspiring the next generation (from all sectors of society) to undertake STEM careers.